new recycling process for plastics

Current recovery processes can differentiate between polymers, but are unable to differentiate mixed molecular weight grades of same polymer. These mixed grades are difficult to process without full re-compounding because they exhibit different melt & shear properties. We aim to develop an ultrasound assisted moulding process that enables direct use of mixed mol. wt. waste polymer flake, thus increasing cost-effectiveness in recycling & re-using these materials, while improving properties by reducing thermal degradation.